ProMET - Fundamental protein metrology to support the definition of measurands, analytical targets, and their associated measurement uncertainty

Proteins are dynamic and heterogeneous biomolecules whose accurate quantification is key in sectors such as food, health and biopharma. Unravelling protein structures, their interactions, and the relationship to function are critical for accurate and comparable protein measurements. However, the metrology community has only recently started to address the developments for measurements of the higher-order structures of proteins. In addition to this, the definition of the measurand is complex for heterogeneous molecules such as proteins which are measured by different techniques. This project will investigate overall protein structures and their influence on measurements and protein function. The project will also develop a metrology framework and guidelines to better define the measurands, analytical targets and estimate measurement uncertainty for proteins.